the University of Hull and Operation Wallacea Limited

To embed knowledge on integrated biodiversity, carbon and socio-economic monitoring and analysis into the company in the form of a monitoring model which will permit rapid expansion to novel field sites and the establishment of a consultancy service.